Horticulture: Development of novel durable resistance for clubroot in C genome brassicas

Clubroot (Plasmodiophora brassicae) is a soil-borne pathogen of Brassica crops that leads to significant crop losses worldwide each year. It is an obligate parasite, meaning that it cannot be cultured outside its host plant, and is a specialist pest of plants in the Brassicaceae family. This family includes a wide range of cultivated plants from vegetables, oilseeds, mustards and root crops. In the UK this includes horticultural vegetables like cauliflower, broccoli, cabbage, Brussels sprouts and swedes and the broadacre crop oilseed rape. In combination the UK Brassica crops were grown on 333,000 ha in 2021 with a total market value of £771m.

Clubroot infects roots where it multiplies leading to host cell proliferation that results in large galls on the roots that are known as clubs. These restrict water and nutrient supply to the plant leading to reduced growth and yield loss. The clubbed roots rot readily releasing millions more pathogen spores into the soil. The resting spores are very stable meaning that fields can be infected for 15 years or more and need to be farmed carefully to prevent further spread of the pathogen. The severity of risk from infected fields can be reduced by increasing the pH with lime but this does not prevent infection. Crop rotation can also help and more frequent inclusion of Brassicas, especially oilseed rape, in rotations increases the risk of clubroot infection. There are no fungicides not available to control clubroot.

The most important way to control the impact of this disease is through the use of resistant varieties and breeding for this is an important activity of breeding companies around the world. Clubroot populations have been found to differ from each other and can be classified into different groups which are referred to as pathotypes or races. The different resistance genes used by breeders are found to confer resistance to only one or a subset of these pathotypes and there is currently no broad spectrum resistance available. There are attempts to combine different resistance genes together by breeding, but this typically takes more than a decade to do using conventional breeding techniques. A major problem is that, because clubroot is a very variable pathogen, it is only a matter of time before a virulent strain will emerge that overcomes the resistance genes. There is thus a continuous arms race of boom-bust cycles of deploying a resistance gene to it being overcome and new resistance is required.

A particular example is the cauliflower variety Clapton which took 18 years to breed in a resistance gene from Chinese cabbage. At Warwick we have been working on a clubroot isolate that overcomes this resistance and, in initial work, we have used it to identify a number of samples from the UK Vegetable Genebank that show evidence of resistance. In this project we will partner with the UK breeding company Elsoms Seeds to demonstrate proof-of-concept for a new rapid and cost effective screening strategy that will combine phenotyping and genome sequencing of three of these genebank samples to identify the resistance genes they contain. We are aiming to identify recessive resistance genes that have the potential to be required for clubroot infection, termed susceptibility factors, that could provide durable, broad spectrum resistance that is difficult for the pathogen to overcome. The recessive nature would also make this mode of resistance amenable to faster deployment in elite crop varieties using new plant breeding biotechnology methods that would short-cut the lengthy conventional breeding process. The project will also provide essential data to support the application of follow-up work to further characterise the resistance genes we identify.

Technical abstract
In this project we aim to identify new sources of recessive resistance to clubroot in the Brassica C genome (B. oleracea) directly using genebank accessions without the need to make new mapping populations. We have already identified 3 genebank accessions that segregate for resistance to a newly identify clubroot isolate that is virulent against a major A genome (B. rapa) resistance gene that has been bred into a commercial cauliflower variety. We will work in collaboration with breeding company Elsoms Seeds to screen each of the these three accessions with this clubroot isolate, and with a second isolate that Elsoms routinely use in their breeding programme, to ensure relevance to the industry and the extent of the resistance observed. From each of the six screens we will select the ten most resistant and susceptible plants to form resistant and susceptible bulks. Bulked segregant analysis will be used in combination with genome sequencing at a 60-fold depth of coverage to identify SNP alleles associated with resistance. The SNPs will be verified by Elsoms in the individual plants of the bulks using their KASP marker platform. These SNPs will be compared between each of the bulks to determine the number of loci detected and inspection of the genome sequences in the vicinity of the SNPs will establish whether they are closely linked to known classes of resistance gene or represent new types of resistance. Either situation will be valuable for Elsoms' breeding programme, but the latter may represent genes required for clubroot susceptibility for which non-functional alleles could provide durable non-race-specific resistance that will be a significant advance for the control of this disease. Further plant propagation will be pursued for complementation tests and for determining the mode of inheritance in preparation for a follow-up project.